Exploring the Conservative government's approaches to gender in UK international development policy since 2010

Since the Conservative Party took office in 2010, the UK government has considered gender as a theme in its international development policy. Yet, outside of liberal middle-power states, little is known about its approach and how it has evolved with time. Therefore, with the employment of a critical feminist framework, my research aims to trace the Conservative government's approaches to gender in UK international development policy with consideration to the historical and domestic political context of the UK from 2010 to the present day. To do this, I will first conduct a public policy analysis of government documentation concerning gender in international development. Also, I will undertake semi-structured interviews with government ministers, civil servants and non-government organisations who work on issues concerning gender and development in partnership with the Foreign, Commonwealth and Development and its two previously separate departments, the Foreign and Commonwealth Office and Department for International Development. These interviews will inform the public policy analysis to capture how the approaches taken by the government have been informed by those present in the policy-making process. My proposed research will encourage policymakers to evaluate existing approaches when developing policies concerning gender in international development and turn to consider new ones, particularly at a time when the realisation of gender equality appears far away.